Single atom catalysts for aqueous phase reforming of oxygenated biowaste

The project involves the design of single atom heterogeneous catalysis using DFT theory as a predictive model for the stability of various monatomic transition metal cations on oxide/carbide support surfaces. DFT studies will also provide a guide to the catalyst's reactivity in aqueous phase reforming.
These catalysts will then be synthesised and tested for the aqueous phase reforming of oxygenated waste.